Dem Dx Ophthalmology Clinical Platform

Visual impairment affects 285 million people globally with 87% predominantly located in low and middle income countries. The World Health Organisation has stated that providing eye care contributes significantly to economic growth and development by reducing injuries and improving access to education and employment. In Rwanda, with a population of 12.3m, 65,000 people are blind, 12% of the population has correctable refractive error, and more than 80% of all eye conditions considered preventable or treatable.

To achieve the goal of reducing visual impairment, Rwanda Ministry of Health has identified the need to increase eye specialists numbers and invest in upskilling/training the wider healthcare professionals in eye care. There are currently only 16 ophthalmologists and 140 Ophthalmic Clinical Officers (OCOs) that serve Rwanda's 12.3 million population.

DemDx, a medtech commercial platform focused on social impact, aims to address this challenge by adapting its innovative Ophthalmology Clinical Platform to provide a tool that trains OCOs and supports them and other healthcare professionals in the clinical setting to reach more informed clinical decisions.

This cost-effective technology will help provide the much needed local ophthalmology expertise, contribute to more patients receiving treatment and reduce instances of preventable eye problems.